Sheffield Hallam University and Cafeology Limited KTP 23-24 R6

To create a bespoke Cafeology roasting platform that automates, tracks and directs operators in the roasting process, while enabling a neuro diverse workforce to expand production capturing economies of scale.